Development of Novel Supramolecular Catalytic Systems

Our recent studies in host-guest chemistry, photocatalysis and flow chemistry have led to the development of new systems that display impressive enhancements in catalyst performance when host cavities are presented to an appropriate substrate. The proposed project will expand on this proof of principle, focussing on selective host-guest catalysis, chirality (which may be achieved through introduction of appropriate groups to the host), and the influence that different intermolecular interactions may have on guest binding (and subsequent rates of catalysis). The work will also involve the synthesis of designed host platforms with targeted photosensitizing capability (through the application of computational chemistry), but also the incorporation of these species in polymeric materials which may then be used in a range of industrially relevant applications, e.g. supramolecular photocatalysis in flow. This PhD research project will be carried out in ICS as it is solely Chemistry.